NERC Discipline Hopping for Discovery Science 2022

Through this initiative, NERC seeks to facilitate exciting new collaborations for our community that will build momentum towards true discipline integration and enable adventurous and ambitious curiosity-driven, high-risk and high-reward projects that push the boundaries of Discovery Science. The initiative will support HEIs to initiate activities that will help the academic community to develop an understanding of different cross-disciplinary research perspectives and methodologies that could be used to enable discoveries that unlock new knowledge within the environmental sciences. The funding could be used to undertake a single larger collective, interdisciplinary discovery science programme activity, or a suite of smaller activities.